University of Manchester and Kenny Waste Management Limited

To develop, embed and exploit deep learning based waste object detection and recognition capabilities to significantly enhance waste management reporting.